Preventing the Art Object

The aim of the research will be to analyse and historically situate the ways in which digital-text-art objects can be produced and disseminated within and beyond the physical gallery context, as a 'postprint' (Hayles & Pressman 2013) form of textual content that operates as an art object rather than metadata, caption or secondary description.